The University of Manchester And International Institute of Risk and Safety Management

To develop a web-based decision support tool and accompanying education programme to improve the reliability of management information for risk management practitioners.